Enhanced Deep Neural Models to Capture Nuances in Language such as Idiomatic Expressions

Multi-word expressions (MWEs) - phrases whose meaning as a whole is "greater than the sum of their parts" (all sequences in double quotes are examples of idiomatic MWEs) - occur frequently in language, and make up around half of the lexicon of native speakers. Idioms in particular present significant challenges for language learners and for computational linguists. While the meaning of a phrase like "car thief" can be understood from its constituent words, an unfamiliar idiom like "one-armed bandit" or "green thumbs" is completely opaque without further explanation.

Deep neural network models, which underpin state-of-the-art natural language processing, construct their representations of phrases by converting individual words to mathematical vectors (known as word embeddings), and then combining these vectors together. This means that they struggle to accurately handle idiomatic expressions which change the meaning of their constituent words - a "red herring" is not a fish, and no animals are harmed when it is "raining cats and dogs".

This limits the usefulness of these models when performing all manner of natural language processing (NLP) tasks; imagine translating "It's all Greek to me" into Greek one word at a time while preserving its meaning, identifying the sentiment behind a review which describes your product as being "as useful as a chocolate teapot", or captioning a picture of a "zebra crossing", while unfamiliar with those phrases.

The aim of this project is to enhance the capabilities of neural network models to understand idiomatic expressions by finding ways to provide them with world knowledge, indications of which words go together in a phrase, or the ability to identify when the presence of an unexpected word might indicate an idiomatic usage.

Our "jumping-off point" will be to explore how various groups of human readers (including native speakers and language learners) process familiar and novel multi-word expressions, whether they are able to work out their meaning and how much contextual information is required to do so.

This will provide insight into the challenges faced by humans dealing with MWEs and the strategies they employ to do so. We can then examine neural network models and understand where the challenges they experience differ from or resemble our own.
This should enable us to take inspiration from human techniques to enhance the structure and training of our models, before evaluating how much our changes improve model performance on NLP tasks. All of this will hopefully bring us closer to our goal of making idioms less of a "pain in the neck"!